Listening to the Oceans - Effective Techniques for Acoustic Imaging of Oceanic Structure

The purpose of this PhD project will be to identify the potential of an acoustic reflection system to map out oceanic structure, suitable for integration onto autonomous vehicles. This project is an exciting new area of ocean monitoring and will combine expertise from ocean scientists, seismologists and autonomous instrumentation specialists. The student will also work in close collaboration with industry (e.g. Teledyne Marine, Schlumberger Cambridge Research).

The student goals will be three fold:
1.To learn how to collect, process and interpret traditional oceanic seismic data. This will be achieved using either a seismic dataset to be provided by Schlumberger Cambridge Research, or data to be collected on a research cruise to the Southern Ocean in 2018, and the industry-based Omega software system.
2.To investigate the use of hydrophones and sound sources that can be mounted on gliders for conducting a seismic oceanographic survey by forward modelling of different set-ups
3.To carry out feasibility studies for developing a new active acoustic reflection system to image oceanic structure, that can be mounted on autonomous vehicles